Utilising dbDNA for enhanced AAV Manufacture, Performance & Cost: Enabling the Next Generation of UK-based Advanced Therapies Innovators

Six recombinant adeno-associated virus (rAAV) gene therapies have been commercially approved with a growing pipeline of \>550 under development globally. However, they exhibit prohibitive pricing and a long and expensive journey into the clinic partly due to inefficient manufacturing processes. Wider patient access requires increased productivity and efficiency to lower cost-of-goods (COGS), improving affordability to the NHS and healthcare organisations.

CGT Catapult is a not-for-profit UK research and technology organisation committed to the advancement of ATMPs and enhancement of the UK industry. CGT Catapult has developed a scalable process and analytical platform for rAAV manufacture and, aligned with its remit to support industry growth, has transferred this platform to leading industry partners and Contract Development Manufacturing Organisations (CDMOs). Touchlight has developed an innovative enzymatic DNA manufacturing platform and GMP production capability which offers the speed, scale and purity to support rapid growth of genetic medicines, substituting plasmid DNA (pDNA) in rAAV production by their proprietary dbDNA.

This project aims to combined both assets by the use of dbDNA as a starting material in the CGT Catapult's rAAV manufacturing platform which will enable a more streamlined path to clinical rAAV supply for the UK biotech sector than the current industry standard, pDNA. This will help reduce cost of goods and timelines to access GMP DNA, through utilisation of Touchlight's manufacturing process, and the dissemination and transfer of this dbDNA-based platform to the rAAV industry enabling other UK manufacturing partners to establish their own dbDNA-based manufacturing process thereby improving the successful translation of emerging rAAV based nucleic acid therapeutics from academia to industry.

The clinical relevance of this platform will be proven through the supply and use of the Complement Therapeutics rAAV product genome sequence, in connection with the proprietary therapeutic product currently being developed by Complement Therapeutics, in the conduct of the Project by Touchlight, benefiting from accessing this optimised platform through their established relationship with CGT Catapult while reducing their costs and timelines in their journey into the clinic through the use of Touchlight's dbDNA. Touchlight will further characterise rAAV9 production from dbDNA using a new RepCap dbDNA construct.

This project will deliver against the UK government's Life Sciences Vision, creating a globally competitive biomanufacturing infrastructure and further establishing the UK's precedence as a leader in innovation, manufacturing and regulation of advanced therapies. This will certainly enable the Next Generation of UK-based Advanced Therapies Innovators and have a big impact in improving rAAV therapies accessibility and affordability bringing them closer to the patients.